Aiming for Nature Recovery: Data Science to Inform Biodiversity Conservation and Restoration

In collaboration with Biodiversify, this project completed at University of Essex will utilise the value of biological, socioeconomic and environmental datasets through ecological modelling and big data analytics. Models for forecasting UK biodiversity under different climate and conservation scenarios will be developed, along with estimating baseline populations using millions of records from both monitoring programs and citizen science initiatives. Public discourses on UK biodiversity will also be analysed using natural language processing techniques on social media data - allowing public opinion and potential social conflict to be included in conservation planning.

Ultimately, this project aims to create a toolkit for future policy or decision makers to use when developing and implementing conservation initiatives, avoiding potential public criticism, and choosing what works best for UK biodiversity in the face of an ever changing climate.